X-Toll

Toll or phone fraud is theft. It happens when an attacker gains unauthorised access to your phone system and makes unauthorised calls with your account. The impact of toll fraud within a VoIP (Voice over Internet Protocol) SIP (session initiated protocol) network can be severe. Hackers are able to hijack systems and push through charges that can total £2,000 an hour or more. Whilst there are some prevention measures in place currently these are limited, especially when looking at multi-tenant service providers. Citel has identified an automated solution to the ever increasing toll fraud attacks on businesses, a solution that will not only detect such illegal acts but also prevent them. The purpose of this project is to develop a proof of concept prototype designed for preventing and detecting toll fraud. After completion of this project, we will then carry out user trials to gather data and present evidence enabling us to make sales.